Provision of Tier-2 computer hardware and system support from Sept 2007 to March 2011.

The GRID is the world-wide computing system being constructed to provide the computing power needed to analyse the data being taken with the new large hadron collider (LHC) based at CERN that starts running in 2007. This computing power is spread over large central clusters (Tier-1) and based in individual University departments (Tier-2). Hundreds of thousands of computers will be needed. Everything is connected together using the Internet and jobs are run automatically in such a way that the computers are used in the most efficient manner.